Audible Acoustics for Damage Detection in Aerospace Composite Structures

EPSRC Portfolio: Performance and Inspection of mechanical structures and systems (maintain area)

The aim of the project will be to establish the fundamental science in developing carbon fibre composite damage detection systems using Audible Acoustics, and wil; include:
- Manufacture and testing of composite components;
- Experimental investigation to determine the relationship between damage initiation and growth and the resulting AA signatures;
- Developing signal processing techniques by translating traditional Non-Destructive Testing (NDT) techniques and applying to AA;
- Development of advanced signal processing techniques to enhance detection and classify different damage mechanisms.